Robotic sanitising Care Homes and Health Care Facilities

This project will deploy an existing and tested technology to the front line of the fight against COVID 19, namely care homes.

We are planning to run a live test in 20 care homes to refine the cleaning processes to maximise the use of robotic vacuum cleaning to reduce human contact between cleaning staff and care home residents and staff while improving cleanliness.

We will also test the effectiveness of the use of our mopping tool to disinfect and reduce COVID 19 prevalence within care homes, this without the need for extra staffing and costs.

The project will last four months and will be in four phases:

* Pre-deployment and Mobilisation 2 to 3 weeks
* Deployment 2 weeks
* Implementation and Testing 10 weeks
* Reporting 2 weeks

We will have initial findings after about 6 to 8 weeks from the start of the project

The project in itself will improve cleanliness in 20 care homes in Oxfordshire and will test both cost-effectiveness and clinical effectiveness of the deployment of robotic vacuum cleaners in care homes.

At the end of the project, we will have delivered:

* A clear protocol of how to use robotic vacuum cleaners to reduce human interaction between cleaners and residents and improve social distancing
* Measure the effectiveness of using robotic vacuum cleaners to reduce dust and parasites in care homes compared to current methods
* A clear protocol to use mopping tool to disinfect and minimise pathogen, particularly COVID 19